DISTRIBUTING INDUSTRIAL OPTIMIZATION TASKS TO RURAL WORKER

This proposal seeks to investigate the thesis that large numbers of industrial optimisation tasks can be outsourced to rural workers to provide a sustainable source of skilled employment. The project consortium brings together a team of collaborators with the interdisciplinary expertise required to investigate the social, business and technological issues inherent in the vision of "human intelligence" being subcontracted to rural workers from urban manufacturing industry. The goal of the three year program will be to deliver a 'business model' (supported by the performance and economic evidence from a series of trials) that can deliver long term benefits to rural populations. The challenges of delivering this objective range from the social and training issues associated with low literacy rates to the establishment of the performance metrics and pricing models required by the industrial customers. The project consortium of academics, government agency and commercial enterprises brings together a unique combination of skills that range from Crowdsouring and Interactive computer graphics to service innovation and Knowledge Process Outsourcing.

Potential impact
The direct beneficiaries of this research project's outputs will be the partners, Highlands and Islands Enterprise, Usha Martin, Geometric and ShapeSpace, Each of these provide a pathway to impact for the following stake holders:.

Rural Workers: Rural workers will benefit from access to a form of skilled KPO employment that does not demand specific higher education or qualifications. Currently BPO and KPO employment is only available to a relatively small proportion of the rural population who can offer professional services or handle the pressure of call-centre environments. In contrast geometric KPO can be provided by anyone with an intuitive understanding of shapes and the ability to perform windows based interactions. Although this will not be everyone anecdotal evidence suggests it will be a different group from those currently engaged in established KPO work. For example the proposers earlier work using Amazon's mTurk platform suggested that some of the best geometric reasoning work was done by workers who later used their earnings to purchase 3D Computer games [personal communication Sharon Chiarella VP Amazon Mechanical Turk]

KPO Service Providers: BPO and KPO service providers currently operate in a highly competitive international market where established services such as back-office functions and customer contact centres are offered by many countries around the world. Geometric KPO represents a new business selling a novel service to a new range of customers. It would give the rural KPO service providers a distinctive product that has to be support by bespoke software and hence a specialist niche that for a period would be free from competition. If the model is successful others will inevitably compete but the rural KPO providers in India and UK will by that time have established track records.

Manufacturing Industry: the optimisation of manufacturing processes with increase efficiency and hence the profits of many different industrial sectors (e.g. sheet steel fabricators, automatic manufacture, clothing etc). Longer term a practical method of removing the "geometric reasoning log-jam" will open up the possibility of new forms of automation and data mining, for example the ability to generate robust descriptions of a components feature content will enable new forms of "automated" process planning of processes such as CNC machining.

Society: Diversity of economic activity underpins all successful societies. The employment opportunities potentially created by Geometric KPO will impact on the well-being of individuals beyond the workers directly employed. Families, and social infrastructure (e.g. shops, pubs and garages) all benefit from increased employment. One of the drivers for rural depopulation is the lack of employment opportunities and although Geometric KPO will not in itself solve these problems it will contribute to the broadening of the populations' skills base. Impact on quality of life for those involved should be tangible. The interaction between the rural economies in India and UK will provide researchers with the opportunity to learn new practises.